Innovative Digital Advertising technology to help SMEs survive & thrive

PerceptSME will help SMEs and the local economies and communities in which they exist, by enabling them to cost-effectively deploy sophisticated online advertising techniques to better compete with larger online retail and service providers in the face of the hugely adverse economic impact of COVID-19, which threatens business continuation for many Micro/SMEs, their employees, and the self-employed sector.

This will be achieved through adapting and extending existing Digital Media Quality Management technology and techniques that have thus far only been available to large enterprise advertisers with millions of pounds in annual digital advertising budgets. The project will deliver specific innovations relating to the recommendation of bundles or 'playbooks' of actions to deliver outcomes, along with the ability to understand how better outcomes can be achieved by altering and moving ad spend across different ad platforms such as Google and Facebook.